Feasibility Study of Modular Energy Conversion System as a Gas Let-down Expander

C2 Technology (**C2T**) is a company that develops innovative solutions for energy recovery, saving and storage as well as renewables to help industries meet demands for a low carbon world. C2T's main field of activities lies in the area of recovery of low-grade energy waste that is, otherwise, released into the environment in a variety of foundation and other processing industries such as paper, steel, chemical, food and drink, manufacturing, cement etc.

The BEIS Industrial Heat Recovery Programme found that in 2014 11TWh of industrial heat could have been technically recovered, but only 5TWh of this would have been commercially viable due to many low power sources. Low-power waste energy recovery in particular is widely overlooked by the larger service operators as it is technically difficult to recover and less profitable than recovery of high-power energy waste.

The project team's focus is on recovery of low-power (<150kW) energy waste through pressure-to-power (P2P) processes in a natural gas pressure reduction station.

There is now a critical impetus for enhanced energy efficiency due to the concerns of greenhouse gas emissions, energy affordability and energy security. To be in-line with these needs many industries started to examine ways of recovering low-power low-grade energy waste they produce while operating.

A key concern with the current market offerings for such energy recovery systems is their high cost with comparatively lengthy payback (\>3-5 years) on investment. C2T believes that the modular concept along with their innovative low-cost gas bearings will give a significant market advantage and lead to more efficient recovery of waste energy across a range of foundation and general industry sectors.

This project will enable C2T to deliver a front-end engineering design of their Gas Let-Down Expander (GLDE) moving the technology from TRL3 to TRL4/TRL5 as well as confirm system costs for their project partner's pressure reduction and metering station. The project would enable key stakeholders to evaluate GLDE, leading to a follow-up project of detail design, build and installation at the project partners site for testing in an industrial environment.